The hidden peace-builders: from ambivalence to engagement, strengthening the role of local faith actors in peace-building and reconciliation

Our key aim during the Development Award is to press on with growing a strong, interdisciplinary and equitable network of Global South and North research and peace-building organisations as either the basis for launching the Network Plus in April 2020, if our application is successful, or as the cornerstone of identifying new funding possibilities with a firm proposal that is ready to go. We have decided that the best way to organise our activities during the Development Award, to support equitable and sustainable partnerships, is to address the specific feedback on our outline proposal.

Our Network Plus aims to deliver the first large-scale comparative study on the role of local faith actors in inter- and intra-faith initiatives to support peace building, working from regional hubs in South Sudan, the Philippines and Sri Lanka. It will address the following research questions emerging as important for achieving SDG 16,

RQ1: How can and do local faith actors (LFAs) best support peace in communities affected by violent conflict, and at what points in the journey from conflict to peace to reconciliation?
RQ2: How can humanitarian organisations, grassroots civil society organisations and local government most effectively engage with LFAs in this process?
RQ3: To what extent can this complement other aspects of community-based programming following the so-called 'triple nexus' approach, for instance to promote sustained child well-being and gender equality?
RQ4: How do inter- and intra-faith initiatives can contribute to peace building efforts beyond the (apparent) religious dimensions of conflict?
RQ5: In what ways do religious teachings and theologies drive the narrative of many local faith communities and their responses to conflict and peace building?

In addition to facilitating research, the Network Plus will develop curricula, including e-learning versions, for use by development/humanitarian organisations, grassroots civil society organisations and local government. The aim of this curricula is to equip these stakeholders to engage LFAs in peace building processes.

There will be three stages to how we tackle the feedback and begin to develop the Network Plus:

STAGE ONE - preparing the full proposal (July 1st - Sept. 19th, 2019). Work will be undertaken by a research assistant who will: identifying existing curricula and projects on faith-based peace-building; carry out a stakeholder analysis in each country; and contacting, following up, phoning/skyping and introducing these people in the regions to begin to develop the network. This intensive process of locating and sharing information, and snowballing contacts, is essential to achieve a wide buy-in for the Network Plus. The work of the RA will be completed by the end of August so that it can feed into the full proposal.
STAGE TWO - run up to start of Network Plus (Sept. 20th, 2019 - 30th, March 2020) - We will hold three country meetings in South Sudan, Sri Lanka and Columbia. These will last three days each and will be organised with input from the hub leaders and the local offices of the project partners.
-Day one: core team meeting - a chance for the core team members to meet and network; to review the three strands of the Network Plus full proposal and its fit with the region, including potential challenges and risks.
-Day two: an open meeting for broad range of stakeholders to introduce the Network Plus, and to generate local interest and feedback.
-Day three: a smaller more targeted workshop with key stakeholders, to work through the logistics of the three strands of the Network Plus, including beginning to plan the specific activities and their timing for Strand One.
STAGE THREE -(April 1st - June 30th, 2020) - to feed findings from the other stages into the inception of the Network Plus or use them to apply for other funding sources.

Potential impact
The Network Plus has been designed to have long term impact with respect to the work of four main categories of stakeholder. The Development Award will be used to build on existing relationships with these stakeholders and to forge new ones with others. It has been designed to address the feedback on the outline proposal, which raise points pertinent to ensuring impact in the right places and that we are set up to achieve that.

1. The project partners, other development and humanitarian organisations, grassroots CSOs and local government, will benefit from this project since it will develop training curricula for them to use when working with LFAs around peace building. Also, the development of M&E tools linked to the curricula will mean that gaps can be filled in the future in terms of gathering evidence about what works, what doesn't work and why. Beyond this, the commissioned projects in Strand 2 will ensure that the curricula have been tested in different settings and that research and evaluation from these can be fed back into the final iterations of the curricula. These projects will involve academic-practitioner partnerships, thereby building the capacity of these groups to work together and to learn from each other's methodologies and positionalities. The findings from other research in Strand 2, which addresses the Network Plus research questions, will also be fed into the curricula design and roll out.

2. Local faith actors in the three regions, including those from Christian, Muslim, Buddhism and Hindu settings, will benefit from the impact of the training curricula during the lifetime of the Network Plus, since a portion of Strand 2 research projects are to involve the tweaking, testing and evaluating of the curricula in different locations and amongst members of different faith traditions. While LFAs are often already playing an important role in peace building, the curricula will build their capacity to engage with other peace builders, including development and humanitarian organisations, grassroots CSOs and local government, as well as to be able to better use 'theological' tools, where appropriate, to engage with their communities as well as to facilitate dialogue and reconciliation between adversaries in conflict situations. This will build their capacity to address grievances and will result in the development of risk-based approaches to avoiding future conflict.

3. Communities recovering from conflict will benefit from the research, because it aims to facilitate the effective inclusion of a wider set of critical actors (LFAs) into the peace making process. Most communities in the Global South recovering from conflict are deeply religious. This Network Plus seeks to better understand and incorporate religion and the contribution of LFAs into peace making processes and curricula through the development of scripture-influenced tools alongside secular strategies.

4. The UN and other international agencies and donor organisations, who have committed to the New Way of Working, following the World Humanitarian Summit in 2016, will benefit from being able to see evidence of the advantages in engaging local faith actors in peace processes. While it is not uncommon for faith actors to be involved in peace building at the international level, it is much less common for this engagement to specifically target the local or grassroots level. Guidance for these actors, including an outline of how to overcome barriers to engaging with LFAs, as well as how to ensure that opportunities are successfully harnessed, will be produced in Strand 3 and disseminated as part of the communications and dissemination plan led by the JLI project partner. This guidance will draw on the findings from the research undertaken in Strand 2 and will also make the curricula available to these actors.